An innovative all-in-one, cost-effective solution to enhancing the connection between innovators and investors in the Life Sciences and Healthcare Sectors.

Founded by David D'Alton and Rupert Lewis, Oyster Venture Partners Ltd is a rapidly growing British SME in the life sciences and healthcare sector. It aims to achieve near-total automation of the previously cumbersome and wasteful process of connecting innovators with suitable investors in this field. Offering backgrounds in finance, healthcare consultancy, investment and software development, the founders of this team aim to break into a revenue of £5m in Year 5 post-project.